SmartShadow - Development of Prototype

We are proposing to advance the development of our key-hole medical device, the
SmartShadow, by building upon the successful completion of our Innovate UK proof-ofmarket
and proof-of-concept projects to date (http://www.mynewsdesk.com/uk/innovateuk/
news/smart-shadow-making-keyhole-surgery-safer-101184). The goal over the next 18
months is focused on the development of an engineering prototype, which is the vital next
stage for Smart Surgical to expand its development programme with UK surgeons and to
advance into in-man clinical investigations in 3 UK hospitals. This in turn will build the
business case to progress the device into main stream surgical practice in 2017.
Currently, surgeons learning and performing minimally invasive surgery (MIS) or keyhole
surgery are faced with a unique set of challenges. The main challenge is the use of a video
image to view the patients’ internal anatomy or operative field. The major drawback with the
use of video imaging includes loss of depth vision due to the image being 2-D. It is well
understood in MIS that loss of depth vision leads to impaired surgical performance.
Generally, there is demand for MIS to become safer and reducing vision constraints is
essential. Improving depth vision, facilitating instrument navigation, and manoeuvring should
be a priority.
Although advances in camera technology aims to improve matters, such systems have a range
of practical limitations with respect to their widespread adoption and are expensive. The
SmartShadow is a truly unique, cost effective device that comprises a disposable secondary
light source that is inserted like a needle through a patient’s abdominal wall. The light casts a
shadow of the surgical instruments in the cavity but is invisible to the human eye but
detectable by a computer. The computer detects the shadow then enhances it to create a digital
shadow, which is introduced into the video image viewed by the surgeon as a depth aid to
facilitate instrument navigation.